Whole-Exome Sequencing in Autosomal Recessive Parkinson's Disease

Parkinson‘s disease (PD) is a common, disabling, incurable neurodegenerative condition. In the last decade it is clear that there is a substantial genetic component to this disorder. Current treatment is palliative and based upon dopamine augmentation.

I plan to use a technology, called exome sequencing which has recently been developed and becoming increasingly affordable to try and establish the gene responsible for Parkinson‘s disease in a group of families. Study of these families is likely to reveal new genes responsible for PD, since we know that these families do not map to any of the known genes for PD.

Finding new genes for Parkinson‘s disease, even if they occur only rarely in the general population is of importance, as these genes help us understand the biological pathways, and through this will help identify new drug targets for treatment of this disorder.

Technical abstract
It is now clear that there is substantial evidence for a genetic component to Parkinson‘s disease. Research to date suggests that rare variants account for a significant fraction of unexplained heritability.

Through the neurogenetics clinic I have identified 30 individuals whose pedigrees suggest an autosomal recessive form of Parkinson‘s disease. Previous gene mapping techniques are not suitable for these families. These individuals are either from consanguineous parentages, and have such large areas of homozygosity that autozygosity mapping with positional cloning strategies are not feasible, or they are non-consanguineous and are too small to use linkage based strategies.

I propose to carry out whole-exome sequencing (the selective resequencing of all exons in a genome) on an affected individual from each family. As exome sequencing will identify potential causal variants, it can be applied in families that are too small to provide meaningful information using linkage, allowing families and even single probands to be analysed jointly, irrespective of allelic heterogeneity.

The literature suggests that we will identify 400-700 coding non-synonymous variants per exome, which are absent from currently available databases. However, exome data generated at UCL suggests that we will identify approximately 2500 coding novel non-synonymous variants per exome. I will identify genes with both alleles bearing a predicted non-synonymous variant (within homozygous areas for consanguineous individuals), I will further then reduce the pool of candidate variants/genes by filtering variants using functional, expression, and evolutionary data, also incorporating the possibility of genetic heterogeneity.

A full resolution of the genetic underpinning of PD has yet to be achieved. Rare monogenic variants of common disease contribute eminently to our understanding of complex disorders by helping define and understand pathways that lead to neuronal dysfunction and cell death.